Novel Lateral Flow Diagnostics

Lateral flow diagnostics are used for the specific qualitative or semi-quantitative detection of many analytes including blood proteins, mycotoxins, viral pathogens and bacterial toxins.
When used as a clinical diagnostic urine, saliva, serum, plasma, whole blood and exudates can all be used as specimens. Microporous nitrocellulose membranes are used as the substrate upon which immunocomplexes are formed to indicate the presence/absence of an analyte in a liquid sample. Nano Products Ltd proposes a new approach to the manufacture of lateral flow assays.